University of Newcastle upon Tyne and PROCTER & GAMBLE TECHNICAL CENTRES LIMITED KTP 24_25 R5

To accelerate product innovation and increase business productivity by automating the construction of an enterprise-level Knowledge Management and discovery platform via the use of novel Generative AI, Large Language Models, and human-AI collaboration techniques.